IoTApp

Cambridge Science and Technology Consultants is a company that specialises in founding and growing business in the high technology field that have as a basis novel and innovative technology or concepts. The Company is looking to access the feasibility of patenting intellectual property in the area of Internet of Things. A business model based on sharing IPR for rapid up-take is being explored.